UK network for design led social innovation for sustainability (DESIS-UK)

This project seeks to establish DESIS-UK, as a national multidisciplinary network of individuals and organisations exploring design-led social innovation and sustainability, and to identify and agree its aims and objectives and ways of working, in collaboration with stakeholders. It aims to strengthen connections between design academics, design practitioners, and end users of design from public, private and third sector organisations and the communities they serve, to explore how best to employ design thinking and skills to deliver sustain-able social and environmental benefits to communities.

DESIS-UK will be developed to interface with the International DESIS Network founded by Ezio Manzini (http://www.desis-network.org ) which is a network of global, regional and local design 'labs', comprised of teams of professors, researchers and students active in the promotion and delivery of design led social inno-vation for sustainability.

The DESIS International network is decentralised, operating via regional nodes and local hubs, and acts to "Foster social innovation and sustainability by taking part in support projects and programs, gathering together and offering greater visibility to significant cases. Promoting design for social innovation both within and out-side the design community, developing appropriate design tools and organizing cultural and pedagogic activities. Fostering the circulation of ideas and experiences, with a peer-to-peer approach, between the different DESIS-Local initiatives to carrying out comparative research and co-producing courses at an international level." DESIS-UK network will constitute a DESIS-Local initiative and further to its creation seek to be active in:

- Proposing and developing national and international research programs.
- Organizing pedagogic initiatives (eg workshops, seminars, courses and conference)
- Preparing pedagogic resources (eg teaching tools, course formats, bibliographic references).
- Collecting and disseminating research information (eg case studies, projects and research results).
- Promoting cultural and communication initiatives (eg exhibitions, publications and broadcasts).

A series of 3 workshops will bring together academics, practitioners, and community end users of design (typically third sector organisations) to build UK capacity for design-led social innovation by creating connections, harvesting knowledge/ experience and exchanging and reviewing existing best practices.

As well as being disseminated internationally via the existing DESIS website, the outcomes of these workshops will be discussed and documented online through a dedicated DESIS-UK webspace to be created as part of this project.

Specifically, workshops will seek to;
- Share and map current project cases, reviewing themes and approaches.
- Map and connect disciplinary specialisms and skills amongst individuals and organisations within a DESIS-UK network.
- Connect end users of design and research with researchers and student groups within academia to facilitate research, teaching and practice of design led social innovation nationwide.
- Connect students and academia with the professional world to augment career opportunities, and the pedagogic requirements to support them.
- Disseminate exemplars to the UK Network to share learning and inspire local and national initiatives.
- Create visions/opportunities for future projects/research.

This proposal aligns with the current highlight notice for Connected Communities in that it supports the three underpinning cross-cutting themes identified within the Connected Communities summit in Glasgow, July 2011, namely:
- Connectivity within & between communities
- Connecting research on communities
- Connecting research with communities - & "enhanced harvesting" of research benefitting communities.

Potential impact
Sharing of case studies within DESIS workshops will open the way to developing and building operational and innovative capacity to meet societal goals in sustainable ways across a network of diverse actors. Typically by connecting diverse agendas and activities to use existing resources and assets in new, more effective ways.

Operational capacity: using existing resources in new ways for implementation

Innovative capacity: identifying challenges and reframing them as opportunities

Capacity will be developed and built by creating new, and sharing existing, knowledge, expertise, methods and tools.

The workshops and network activity will be targeted to benefit many groups beyond the academic research community:

Public Sector
Those in local authorities charged with maintaining the quality and delivery of public services with diminishing resources will gain insights into how to do so in new and innovative ways. Workshops will provide a forum for peer-to-peer learning between public sector duty-holders from different parts of the country facing similar challenges in diverse contexts. These actors will also benefit from connecting with academics engaged in DESIS and with community users and providers (third sector). Policy makers will gain insights into good practice in this area and may seek to support such practices with policy recommendations.

Private Sector
Individuals and agencies in the private sector involved in delivering public services will benefit from access to exemplars. Design agencies creating a new economy linked to design led social innovation for sustainability, will gain connections with non-commercial actors. Symbiotic benefit for private sector agencies and the student cohort/early career researchers that attend the network events will come from the opportunity to contribute to the pedagogic agenda in ways that ensure a new generation of designers have the skills necessary to engage in this emerging area of professional practice. These activities will contribute to the growth of this sector creating economic wealth from meeting societal goals through design.

Third Sector
The Cabinet Office (2010) identifies several hundreds of thousands of social enterprises, charities, community groups and co-operatives increasingly involved in delivery of societal benefit. These groups will benefit from connections with academia and will gain insights into how design thinking and skills may contribute to the success of their activities. Connections with HE courses will offer opportunities to collaborate with students to prototype new ways of working, supported by tutors and researchers with whom they may exchange knowledge. Connecting Third Sector organisations with HE seeks brings subsidised design thinking and practice to organisations that may not typically have access to them building capacity for delivery of societal benefit and helping to create design industry jobs apart from market led, resource consuming product creation and within sustainable service provision driven by societal goals and a 'quadruple bottom line' of culture, economy, environment and society.

Wider Public
Benefit to the 'wider public' is at the core of DESIS activity. The overarching aim of the network and the capacities it aims to develop and build is the creation of public wellbeing linked to achievement of societal goals in sustainable ways. This includes, amongst others, addressing social cohesion, urban regeneration, healthy food accessibility, collaborative consumption and sustainable energy management via innovative initiatives such as community-supported agriculture and gardens, co-housing, carpooling, neighbourhood care, talent exchange and time banks. This project aims to develop a UK network of policy makers, researchers and practitioners to share, scale and innovate promising prototypes of such initiatives to benefit civil society.